Functional food and feed ingredient from green plant tissue

This part TSB funded feasibilty project is designed to assess the commercial potential for food and feed ingredients, extracted from green plant tissue, to address support the global food sustainability agenda.